Heterogeneous case-carburised bearing steel microstructures

The aim of the project is the assess the local mechanics of case-carburised steel grades and microstructures for roller bearing applications, and to link in-service mechanical performance to Timken industrial parameters and alternative production routes. Bearings are key precision components used in motion and load transmission in a wide range of equipment and industrial machinery. Rings and rollers for bearings, esp. those with larger cross sections, are manufactured using low-carbon steel grades containing enhanced levels of solute elements such as Mn, Si or Ni to attain high steel hardenability and solid solution strengthening effects. The as-manufactured 'quenched & tempered' (QT) microstructure comprises a metastable austenite phase (<15vol.%) embedded in a fine matrix of tempered martensite. During operation, the bearing is subject to Hertzian contact stresses of several GPa together with subsurface shear stresses, potentially leading to rolling contact fatigue (RCF) of the bearing. Bearing steels are therefore required to offer high strength and toughness, together with resistance to surface wear through life. The RCF tolerance is dominated by the characteristics of the fine martensitic matrix, and recently mixed martensite/bainite microstructures with various degrees of solid solution strengthening are being considered for bearings. The characteristics of the local surrounding matrix also affect the austenite stability, and can delay the undesired austenite decomposition during service, and consequently the detrimental change in bearing dimensions brought by the transformation.
Case hardening is used at industry to increase the surface hardness and wear resistance of engineering components. Unfortunately, during processing a high carbon content near-surface in the prior austenite phase at elevated temperature enhances the tendency to form coarse-grained martensite structures during the subsequent quenching in the carburised case, together with globular brittle carbides at grain boundaries. Consequently, case-carburised steels present a complex heterogeneous microstructure through thickness, transiting from (case) plate mixed plate/lath martensite (core), an increase number of (globular) carbides close to the surface depending on the carburization parameters, and a changing grain size, volume fraction, carbon content and local environment of metastable austenite.
There is currently a strong industrial need to prove through thickness the mechanics of case-carburised bearing steels, and correlate the mechanical behaviour to the local microstructure and how it was manufactured. In this project, we will be using upfront experimental capabilities at large-scale synchrotron sources to depth profile in situ the local mechanics (local plasticity and damage, residual stresses, work hardenability, phase stability and RCF-related crack phenomena) of case carburised QT microstructures in simulated working conditions. This proposed work goes well beyond current practice, where traditional metallography is preformed destructively in case-carburised bearing components. The synchrotron scattering work will be supported by in-house analytical electron microscopy (dislocation analysis, nano-sized carbide characterization) and nano-indentation. Finally, we will be assessing the impact of non-QT bainitic/martensitic microstructures, produced by either austempering or quenching & partitioning, on the bearing mechanics. The student will have the unique opportunity to design and perform in-situ synchrotron experiments, acquire distinctive electron microscopy skills, and work on steel metallurgy with a direct connection and impact in the bearing industry.

Potential impact
The EPSRC Centre for Doctoral Training in Advanced Metallic Systems was established to address the metallurgical skills
gap, highlighted in several reports [1-3] as a threat to the competitiveness of UK industry, by training non-materials
graduates from chemistry, physics and engineering in a multidisciplinary environment. Although we will have supplied ~140
highly capable metallurgical scientists and engineers into industry and academia by the end of our existing programme,
there remains a demonstrable need for doctoral-level training to continue and evolve to meet future industry needs. We
therefore propose to train a further 14 UK based PhD and EngD students per cohort as well as 5 Irish students per
cohort through I-Form.

Manufacturing contributes over 10% of UK GVA with the metals sector contributing 12% of this (£10.7BN [4,5]) and
employing ~230,000 people directly and 750,000 indirectly. It is estimated that ~2300 graduates are required annually to
meet present and future growth [5]. A sizeable portion of these graduates will require metallurgical expertise and current
numbers fall far short. From UK-wide HESA data, we estimate there are ~330 home UG/PGT qualifiers in materials and
~35 home doctoral graduates in metallurgy annually, including existing AMSCDT graduates, so it is unsurprising that
industry continues to report difficulties in recruiting staff with the required specialist metallurgical knowledge and
professional competencies.

As well as addressing this shortfall, the CDT will also impact directly on the companies with which it collaborates, on the
wider high value manufacturing sector and on the UK economy as a whole, as follows:

1. Collaborating companies, across a wide range of businesses in the supply chain including SMEs and research
organisations will benefit directly from the CDT through:

- Targeted projects in direct support of their business and its future development and competitiveness.
- Access to the expertise and facilities of the host institutions.
- Involvement in the training of the next generation of potential employees with advanced technical and leadership skills
who can add value to their organisations.

2. The UK High-Value Manufacturing Community will benefit as the CDT will:

- Develop the underpinning science and advanced-level knowledge base required by future high technology areas, where
there is high expectation of gross added value.
- Provide an enhanced route to exploitation, by covering the full spectrum of technology readiness levels.
- Ensure dissemination of knowledge to the sector, through student-led SME consultancy projects, the National Student
Conference in Metallic Materials and industry events.

3. The wider UK economy will benefit as the CDT will:

- Promote materials science and engineering and encourage future generations to enter the field, through outreach
activities developed by the students that will increase public awareness of the discipline and its contribution to modern
life, and highlight its importance to future innovation and technologies.
- Develop and exploit new technologies and products which will help to maintain a competitive UK advanced
manufacturing sector, ensure an internationally competitive and balanced UK economy for future generations and
contribute to technical challenges in key societal issues such as energy and sustainability.

References:
1. Materials UK Structural Materials Report 2009
2. EPSRC Materials International Review 2008
3. EPSRC Materially Better Call 2013
4. The state of engineering, Engineering UK 2017
5. Vision 2030: The UK Metals Industry's New Strategic Approach, Metals Forum